Babraham European studentship: Recruiting genes to transcription factories

Technical abstract
The expression of genes to make RNA is carried out by a special molecular machine known as RNA polymerase. RNA polymerase copies the information in genes by the process of transcription. Previously it was thought that RNA polymerase molecules visited each of the thousands of active genes in a cell to express them. However, recent data suggests that RNA polymerase molecules are grouped together in transcription factories and that active genes must move to these sites to be transcribed. In this project we will use new fluorescent tagging techniques to visualize genes and the activity of RNA polymerase in live cells. This will allow us to directly visualize who is moving, the genes or the machinery to express them.